Electrotrotunable Molecular Alarm

We propose to create an electrochemical self-assembling, self-healing and renewable nano-plasmonic system for the ultrasensitive Raman spectroscopy detection of a wide class of toxins, narcotics, and explosives, as well as environmental pollutants). The platform is based on the electrotuneable assembly of nanoparticles at electrochemical liquid|liquid and/or solid|liquid interfaces. Preliminary experiments performed at liquid|liquid interface with spontaneous assembly of nanoparticles, published in Nature Materials (2013), proved extraordinary high sensitivity of such sensor, which allowed to detect in some cases down to 10-15 molar concentrations of analyte molecules. This proposal aims to build on this work by introducing electrovariable assembly for fine tuning of the signal. But why such tuning is needed and how it could be possible to realize it?

The principle of the enhancement of the Raman signal by nanoparticle arrays lies in the resonance enhancement of the electric field of incident and scattered radiation in the so called 'hot spots' near the nanoparticles, emerging due to excitation in them of localised plasma oscillations. Because Raman signals are proportional to the fourth power of electric field, even a modest enhancement of the field can increase the signal. The position of nanoparticles relative to the interface and with respect to each other has a dramatic effect on the intensity of the field in the hot spots.

Passive assembly of nanoparticles at the liquid-liquid interface is driven by a trend to replace the unfavorable oil | water interface, balanced by the electrostatic repulsion between nanoparticles that are charged with dissociating acidic functional groups. As we have shown in our previous work, the structure of the nanoparticle arrays can be managed by controlling the repulsion via variation of the charge on nanoparticles or salt concentration which affects the Debye screening length. More difficult is to precisely control the position of nanoparticles relative to the interface. However, using the interface of two immiscible electrolytic solutions (ITIES), with fat organic ions dissolved in oil, one create the so called ITIES liquid-electrode system. At ITIES one can concentrate the voltage drop within two back-to-back electrical double layers on the two side of the interface. Turning on and off this voltage will govern the position of NPs relative to the interface or will move them away, letting them to scan more volume and bringing more analyte to the interface. We intend to realize this and also another originally suggested electrochemical platform. The latter uses a transparent solid electrode (ITO on glass) in an ordinary electrolytic solution, covered by a self-assembled monolayer to prevent irreversible adsorption of nanoparticles. In such system negatively charged nanoparticle will be drawn to the electrode and will form a self-assembled monolayer there at a mild positive voltage. Changing the sign of the voltage will repel the nanoparticles from the interface.

This project will comprise of closely related theoretical, experimental, and even engineering parts, lying at the interface of physical chemistry, electrochemistry, physics, and electrochemical engineering. We intend to build a theory of voltage controlled localisation of nanoparticles at the corresponding interfaces, calculate the maps of hot spots in nanoparticle arrays of different structure and composition. We will build the liquid-liquid and solid-liquid setups, using nanoparticles, nanoparticle architectures and their functionalisation, and electrolytes that will provide, subject to the theoretical analysis, the strongest Raman signals. We systematically investigate a series of proxy analytes, the dangerous versions of which will be studied in a partnering DSTL laboratory. Based on the achieved results we will build a prototype device for further development by interested industrial partners.

Potential impact
The ultimate goal of the proposed project is to develop a new spectro-electroanalytical system which can detect hazardous molecules such as explosives, nerve-agents, narcotics, as well as environmental pollutants as such this platform can be easily implemented for use in defence, crime prevention, and anti-terror activities. We expect that this platform will interest the corresponding environmental state agencies as well as the industrial sector.

This novel platform is based around a simple, robust, inexpensive, self-assembling electrotunable systems which enable the detection of unwanted substances at concentrations not yet harmful to life and health. They could offer an alternative to laboratory tests using expensive sensors by express-in-field detection (in military operations, homeland security, water control on ships and remote expeditions.

Any emerging IP will be protected by filing patents through "Imperial Innovations", an Imperial based company for technology commercialization. We will also start collaborating with selected industrial partners for an early stage feedback on our findings, as well as DSTL MOD who will be testing our platforms on samples that cannot be tested in an academic setting. If successful, we intend to jointly develop our platform for specific defence applications. Protected by three patents, the foremost part of our findings will be, however, in public domain through reports at major conferences, publications in leading journals, outreach through popular journals and websites (e.g. facebook, twitter).

Scientific impact of the proposed research is in advancement of novel electrochemical systems, on which this sensor is based, and understanding of their properties at the nanoscale. This will be of interest to electrochemists, spectroscopists, physicists, chemists, and engineers.

This proposal is heavily reliant on the training and growth of young researchers. The programme will provide training and progression in this important field for one new and two existing PDRAs. Involved in a highly multidisciplinary programme (based on theoretical, analytical, optical, and electrochemical approaches) of international dimension (involving two foreign external academic partners), they will also gain experience in collaborating and networking with our industrial and MOD partners. These younger team members (who will be encouraged to undertake some teaching activities and directly contribute to the results dissemination through writing papers, giving presentations at electrochemical, nanophotonic, and sensor conferences, and taking career development courses available at Imperial), may later choose an academic career or build a core of a spin-off enterprise based on the findings of this project. Their work on the project will inspire BSc, MSc, and PhD students to enter the area of electrochemical nanoplasmonics.

All in all, we expect impact in the following categories:

Knowledge
-fundamental electrochemistry of liquid-liquid and functionalized solid-liquid interfaces
-novel nanomaterials (nanoparticle design for Raman sensor applications)
-novel sensor techniques
Society
-Prevention of terror attacks
-Defence against chemical weapons
-Diagnostics of illegal drugs
-Control of pollution by industrial exhausts
-Development of international cooperation
Economy
-Opening of a new spin-off start-up-company
-Production of new sensors jointly with DSTL and companies involved with potential world market and large turn-off at minimal investment
-Patent licensing
-Generation of funding for further research through ESF in cooperation with foreign partners on the project
People
-Extensive training of young researchers in a new field, important for the society
-Employment of young researches and administration personnel in a spin-off company
-Jobs for those who will be involved in the follow-up test of prototypes and production of the commercial version of the sensor.